Charted – AI Career Planning Tool for IP Professionals

The _Charted_ project is an innovative career planning platform tailored to support professionals working within the UK's intellectual property (IP) legal sector---specifically patent attorneys, trade mark attorneys, and related roles. These professionals often operate within highly structured, regulated environments where traditional career advice tools fail to reflect the realities and complexity of their work.

Developed by Two-IP, the platform will offer users personalised career guidance based on their individual goals, professional stage, and lifestyle needs. Whether a user is returning to work after a career break, exploring alternative routes to partnership, or looking to transition to in-house or consulting roles, _Charted_ aims to provide structured, practical suggestions and signposting.

This support is especially important in a profession where career progression can be unclear, where retention is a growing concern, and where limited diversity and inclusion continue to pose challenges. The platform is designed to be accessible and relevant for a wide range of users, including those working in smaller regional firms or seeking greater flexibility.